University of Leicester and Sportivater Limited KTP_21_22 R5

To develop a novel well-being framework and cloud service App for primary and secondary schools to track and improve motivation, well-being, academic results and physical fitness of students.